Butanediol Production in Clostridia

More than $4T of products are made currently by petrochemical (oil) derived chemical processes and only 5 % of these potentially “addressable markets” have been explored using biological approaches. There exists huge potential to reduce greenhouse gas emissions and oil dependency by further harnessing the power of Biology. Fermentation of engineered bacteria growing on sustainable feedstocks is one means to produce biochemicals. Much progress has been made but these efforts have concentrated on lab-friendly 'model organisms' which are relatively easy to genetically manipulate but which often do not scale up efficiently and economically to industrial processes. CHAIN Biotech focuses solely on microbes proven to be robust in industrial processes such as Clostridia bacteria. In this study we use new engineering tools to produce valuable chemicals called butanediols which are used widely in diverse array of applications including functional materials, pharmaceuticals and functional foods.